Next generation low power vehicle presence sensor with unmatched 99.99% detection accuracy as a key element of future mobility infrastructure

Nwave's mission is to make the world a better place to live by eradicating the anxiety and frustration of inefficient parking. Nwave is a global leader in smart parking, and the only UK innovator succeeding in the industry. The company's unique smart parking system, consisting of best-in-class ground-based wireless vehicle detection sensors connected through a revolutionary wireless LPWAN system to parking space analytics and payment technologies, gathers sensor data and organises it in a meaningful way for both parking asset managers and drivers. This real-time space occupancy data allows operators to manage their assets effectively and drivers to easily find an open parking space and pay via mobile.

In this project, Nwave aims to build on its successful smart parking system by introducing new sensor technology that promises significantly improved vehicle detection accuracy. The new system will be the first in the world to reliably deliver one-click and hands-free payment, and the only one capable of accurately detecting electric vehicles, high clearance vehicles and vehicle parked in challenging locations. The resulting product will deliver more in terms of accuracy and functionality, attractive to parking asset managers, smart parking app providers and new unexplored smart parking and smart city markets.